Investigating the roles of CDA and DCTD in cancer nucleotide metabolism

I am investigating THE role salvage enzymes play in the nucleotide acquisition pathway in cancer cells.
I am doing this through use of 2D cell culture, protein level manipulation and novel mass spectrometric techniques I have developed.
To date, I have set up two mass spectrometric methods, together with the Kessler group at the TDI. The first is capable of sensitive DNA and RNA global composition analysis. The second directly measures the nucleotide pool composition.
I will use parental cells that have stable enzyme knock-in and knockdown daughter cells and monitor the effect siRNA knockdowns of CDA and DCTD have on cellular metabolism.
I will perform this on a panel of cells to avoid cell bias.